Investigation of Low Cost Cathodes for Sodium ion Batteries

This project is an ERA (Energy Research Accellerator) pHD looking at novel sodium ion battery cathode materials. We will be investigating iron based sodium layered oxide systems, their electrochemical and structural properties in order to understand their suitability for next generation battery technologies